Cranfield University and Siemens Energy Industrial Turbomachinery Limited

To embed a novel toolkit that will optimise service oriented solutions and offer clients a number of new ways of working with us.